oceanary-southwest

This project will deliver next-generation ocean sensing systems that respond directly to Innovate UK Launchpad priorities in marine autonomy, digital ocean technologies, and clean maritime innovation. Targeting one of the most pressing yet under-served challenges in ocean monitoring---scalable, low-cost biodiversity assessments---the work will advance deployable, near real-time digital technologies that support agile innovation in the Great South West.

The proposed low-cost system is ultra-compact, resilient, and designed for widespread deployment, from regulators and researchers to commercial seafarers and citizen scientists, paving a highly scalable and democratised pathway to ocean monitoring. By enabling digital-first, near real-time biodiversity monitoring, the project supports the UK's net-zero goals, clean growth ambitions and aligns with national priorities, including the need for interoperable, autonomous platforms and sensors that can augment and extend the reach of traditional monitoring approaches---reducing reliance on costly, specialist equipment.

Led by a newly formed innovation-driven micro-business rooted in the South West's dynamic marine and maritime innovation ecosystem, the project will strengthen regional partnerships with marine operators, technology providers, and coastal communities. Development, testing, and field validation will be anchored in the region, leveraging world-class infrastructure such as Smart Sound Plymouth, alongside a thriving network of innovators, seafarers, and industry stakeholders.

By embedding itself within a regional community of practice in marine autonomy and ocean technologies, the project reinforces the South West's role as a national innovation hotbed for next-generation marine sensing technologies. Anchoring innovation locally while planning for national and global scale-up, it lays a clear pathway toward commercial readiness, export growth, skilled job creation, and lasting environmental and economic impact---positioning the Great South West, and the UK, as global leaders in ocean intelligence.